University of Strathclyde and SEAMAB KTP 23_24 R1

To reduce, and where possible eliminate, the use of physical intervention while averting the deleterious unintended consequences that can arise from restraint reduction efforts. To embed expertise in restraint reduction, therapeutic containment and human rights, enabling more effective therapeutic containment through new processes and service culture.